University of Warwick and AstraZeneca UK Limited

To apply Solid-State NMR crystallography to provide better quality products and improved manufacturing processes for disordered active pharmaceutical ingredients such as hydrates.